User validation research for immersive esports and sports viewing in Home Stadium

Home Stadium will bring esports and traditional sports events to the metaverse, enabling friends and fans to connect together inside a virtual stadium on multiple platforms including VR, AR, and mobile/PC devices. This platform will create an innovative and immersive virtual environment for fans to meet, watch events, and support their favourite teams. In the virtual space live updates, voiceovers, and displays and data overlays of game experiences are available to watch and listen to, with access to team-specific rooms and 360 feeds from the live event, all while sharing the experience with other fans and interacting with props and virtual merchandise that is available to obtain. This remote, virtual space will allow fans to connect and feel immersed from anywhere without the need for travel or a physical venue, making events more accessible.